Living with the Enemy'; The crucial role of varietal tolerance in potato cyst nematode management

Potatoes are globally important food crops, providing a source of carbohydrate, fiber and vitamin C. In 2022, 126,584 ha of potatoes were grown in the UK, fulfilling 73% of the country's requirement. Crop yields are threatened, however, by a prevalent and highly persistent pest; the potato cyst nematode (PCN). While varietal resistance reduces PCN population growth, it does not protect the yield of the plants. Tolerance, on the other hand, is the ability of the potato to tolerate PCN parasitism and produce an acceptable yield. There is currently no simple way of measuring whether a variety is PCN-tolerant or not, which limits our ability to develop varieties with tolerance. Tolerance is a complex trait that has been attributed to a combination of root responses, growth characteristics and general plant stress response. It is challenging to assess under field conditions due to variable conditions. Glasshouse studies with pre-determined populations enable tolerance to be assessed using the Seinhorst Model. This method is tedious, time consuming and requires excessive inoculum. Potato breeders need a rapid, simple and robust method of measuring tolerance. This could be achieved through measuring biochemical factors such as variations in phytohormones, e.g. abscisic acid, which accumulates in response to plant stress. It is important to understand how varietal tolerance is impacted by external abiotic factors such as water stress and different soil types. The objectives of the project are to 1. Evaluate and compare the performance a range of varieties under glasshouse conditions and validate results in field conditions, using ranges of densities to estimate damage threshold parameters using the Seinhorst model, 2. Explore differences between nematode hatching, attraction and root invasion in response to tolerant and intolerant potato plants and 3. Investigate the stability of varietal tolerance under water stress and in contrasting soil types.